Towards a Democratic Wellbeing Public Policy Practice: Knowledge, Ignorance, and Practitioner Expertise

This research aims to provide a non-ideal social epistemology of wellbeing practitioner knowledge
and expertise, which will issue from a reconstruction of the tacit and local knowledge of wellbeing
public policy (WPP) practitioners at the UK What Works Center Wellbeing (WWCW).
It is a 'social epistemology' because 'knowledge and expertise' are construed not primarily as
propositional but practical and social, so that the reconstruction will focus not on the wellbeing outputs
(e.g., wellbeing policies) at WWCW but the 'tangle' of epistemic practices and activities that WWCW
wellbeing practitioners do in coming up with such wellbeing outputs (focusing on how they integrate
wellbeing evidence from various epistemic and expert communities). It is 'non-ideal' because the
reconstruction will pay attention to identifying 'non-idealities' (i.e., deficits, gaps) in current WPP
(focusing on constructed ignorance of wellbeing) and explicating how WWCW wellbeing practitioners
manage these non-idealities.
This research is pursued to advance the cause of democratic WPP (in contrast to a technocratic one).
The literature on democratic WPP have been focused on providing abstract models, and so the
research advances it by concretizing a workable practice of democratic WPP in the form of the
epistemic practices and activities of wellbeing practitioners at WWCW.